Data Analysis in Global 21cm Experiments

To investigate the application of Bayesian data analysis techniques to global 21cm cosmology, to aid in overcoming two of the most prominent difficulties in detecting a sky-averaged ('global') 21cm signal.